HarwellXPS: A National Research Facility in XPS

We propose a renewed National Research Facility (NRF) in Photoemission Spectroscopy to serve the UK scientific community sustainably for the next five years and beyond. HarwellXPS has a six-year track record of excellence, providing innovative and cutting-edge photoemission analysis and community leadership. We have had considerable impact in terms of scientific outputs (>300 papers using our data, or more than 1 per week on average), expanding use of XPS, developing new methodology, and training the next generation of photoemission practitioners. The ambitious, new, expanded service we propose here will continue this tradition.